Ultra-thin opto-acoustic fibre optic probe for cancer characterisation

Develop an ultra-thin, bio-compatible, fibre optic ultrasound instrument and a model to predict the mechanical properties of soft matter. This novel device, based on the interaction between acoustic interface waves with the sample will provide mechanical property information across a range of length scales allowing measurements on cells through to tissue. The devices will be compatible with fibre optic delivery and proof of concept experiments in vitro on micro-tumours will be demonstrated, paving the way for development of currently unmet clinical applications.